Investigation on Digital Twin in Healthcare Facility Management

In terms of production of new knowledge, understanding scientific reasoning is not only a fascinating and difficult endeavor in and of itself, but also a means by which we might improve our ability to make the kinds of practical value assessments that are essential. As introduced to be a new paradigm, digital twins promise to be accepted as a general framework of inquiry. In its current stage of development and progress, there are studies on the definition, characteristics, and specific application areas of digital twins. The concept of digital twins - first coined by Michael Grieves- was introduced as Product Lifecycle Management in 2002. The idea behind that paradigm was that an existing physical system had a novel twinning virtual counterpart that has all the exact data of the physical (Grieves, 2005). The term was further elaborated on by Grieves in a 2011 study where it was referred to as the Information Mirroring
Model (Grieves, 2011). The roots of the idea of digital twins date back to the 70's, the virtual models created by NASA, which enabled to provide solutions for vital problems in environments that are physically not reachable. The premise application of NASA was a game changer in realizing the potentials of digital twin models.